Molecular Constraints and Predictability in the Convergent Evolution of Toxin Resistance

When species face new environmental challenges – habitat shifts, novel predators, or toxic prey – many evolve remarkably similar solutions. This pattern, called convergent evolution, has long been recognised in analogous phenotypic traits across unrelated species. The molecular era has revealed the mechanism: identical genetic changes emerging independently across different lineages. But these repeat outcomes are not universal. Other species, facing the same pressures, take different evolutionary paths – or fail to adapt. Why does evolution repeat in some cases, but not others?
Our central idea is that the repeatability of evolution, particularly convergent genetic change, is shaped not only by natural selection but also by biological constraints rooted in protein structure and evolutionary history. A mutation beneficial in one species might be ineffective or even harmful in another, depending on the molecular context of that species’ biology. A species’ evolutionary history can limit its future: once certain paths are taken, others may be closed off. Our project reframes adaptive evolution as a systems-level process shaped by interactions between ecological pressures, protein architecture, and evolutionary legacy, with real consequences for predicting how species adapt to changing environments.
We will test this paradigm through a global-scale study of resistance to cardiotonic steroids (CTSs) – natural toxins that, when consumed, disable a vital cellular pump (Na,K-ATPase). CTS resistance has evolved repeatedly across animals, through amino acid changes at two sites in the protein. Our foundational research, built on eight years of evolutionary and functional analyses, shows that these same changes do not always yield resistance. In some reptiles and mammals, mutations impair ATPase function rather than confer resistance. This variation in outcome challenges the classic view of convergence as a predictable outcome of selection, emphasising how molecular constraints shape species’ evolutionary potential.
Birds provide a powerful, tractable, and unexplored model: an ecologically diverse, phylogenetically rich group with multiple independent exposures to CTS. Our enabling dataset of 360 avian ATP1A sequences, combined with validated pipelines for structural modelling and in vitro testing, allows us to uncover the molecular logic behind ecological adaptation and its limits. These insights extend beyond birds. For example, CTSs secreted by invasive cane toads kill native Australian predators via the same ATPase target.
We propose three objectives:
Map resistance mutations and ecological exposure
We will analyse ATP1A1 variation across ~400 bird species – capturing their global diversity. Adding long-read PacBio sequencing of previously unstudied songbirds with known toxin resistance, alongside cutting-edge AI protein modelling and phylogenetic analysis, we will reveal where and why convergence evolves, or does not.
Reveal functional effects and trade-offs
We will use protein engineering to test how specific amino acid changes affect toxin resistance and ATPase function, by introducing mutations into ancestral proteins and reverting extant proteins to ancestral states. This will reveal functional trade-offs that shape adaptive landscapes.
Test the role of historical contingency
We will resurrect the ancestral ATP1A1 proteins – from the ancestor of all birds (~150–165 Mya) and key avian orders – and engineer modern resistance mutations into these different evolutionary contexts. This will reveal whether the same mutation succeeds or fails depending on historical background, and how evolutionary history constrains convergence.
By linking molecular mechanisms to ecological outcomes, our project builds a predictive framework for understanding the limits of adaptation and will explain how species evolve under ecological pressures.